Use of organoid cultures to assess genome editing technology and model human physiology

Assessment of cell transformation (i.e. the acquisition of malignant characteristics in morphology, growth control or
function) has proven problematic to model in vitro. The soft agar cell transformation assay has been validated, but only in a
limited number of immortalised or mixed population embryonic cells and the specificity of the assay has been questioned.
Furthermore, the genetic basis of cell transformation in this model has not been fully delineated. The use of genetically and
phenotypically stable organoids derived from single human stem cells should provide a better model for cell proliferation and
transformation.
Organoids have the advantage of 3D morphology, being able to be derived from several major organs and can be engineered
to demonstrate proliferative effects by introducing a cell type specific ki67 fluorescent protein to tag. Organoid stability is
also dependent on several growth factors and inhibitors e.g. EGF, Wnt, BMP inhibitor, TGFb inhibitor. Growth following
withdrawal of these factors, which are known pathways implicated in cancer genesis, will be indicative of cell phenotypic
and/or transformative changes. It is also proposed that this model could be used to investigate mechanisms of prooncogenicity
and also the potential off-target effect of genome editing by CRISPR/Cas9, for which there is currently an unmet
need for in vitro assays to assess concerns around inappropriate editing in oncogenes.
The project will develop organoids from a variety of tissue sources, including organoids with the ki67 tag, and assessment of
proliferative and morphological changes following withdrawal of growth factors after treatment with reference carcinogens
and following transfection with specific and promiscuous guide RNA and associated Cas9 protein. Comparative data will be
generated from alternative in vitro methodologies to analyse cell transformation e.g. the soft agar assay. Reference
carcinogens will be analysed in this assay along with the potential of CRISPR/Cas9 editing to induce cell transformation
(which has not been previously assessed). The student will also use next generation sequencing technologies to identify
specific genes involved in morphological changes in both cell and organoid cultures. Success will provide new and more
relevant model for understanding and assessment of morphological changes and carcinogenesis.